Green Gas Access

Green Gas Access will define tools to improve how green gas is managed across UK distribution networks, supporting net-zero goals. With fossil fuels still expected to dominate the energy mix by 2050, we must ensure resilient supply and avoid capacity loss as we integrate decentralised sources like biomethane. The solution is to enable real-time network operation, including dynamic supply modelling, scenario planning, and technology deployment. Key outcomes include: improved green gas injection control, better asset use, onboarding new suppliers efficiently, and supporting the transition to low-carbon systems through coordinated green gas, storage, and power-to-gas operation